Construction of a Proof-of-Concept Prototype Rescue Vehicle: Sentinel.

Sentinel represents a new development in vehicles designed to operate across differing
surfaces. It is technologically advanced facilitating feedback and communications between
one or more locations enabling ready identification of its status and location. This project
aims to construct a proof-of-concept prototype. Successful proof of concept will enable and
inform a future Development of Prototype application leading ultimately to the Sentinel’s
manufacture and sale. Once commercialised Sentinel will be of particular use to those
requiring ready transportation over both land and water.